The Elimination of Single Use Plastics in Food and Drink Packaging

"**Me**

I have a Doctorate in Chemistry awarded by the University of Manchester. I have worked in a number of universities (QMUL, Manchester, Kingston), raised a family and established a legal consulting business.

In 2014 I started a business based on my specialist knowledge of sol-gels (Solution- Gels).

**My business**

I have found ways to create non-toxic coatings that render surfaces antimicrobial, hydrophobic or oleophobic or a mix of these properties in one treatment. I can customise the process creating bespoke design services to multiple industries that seek to improve surface properties, sometimes avoiding multiple 'conventional' chemical (often toxic) treatments.

Having engaged with a number of potential large clients I have a much clearer understanding of the markets/applications that I can serve. I have developed an R&D 'service' to clients providing specific bespoke/unique solutions that meet their exact requirements.

SGMA now has: premises including a laboratory; a network of support (public sector and university), access to specialist analytical facilities; a strong Team; a portfolio of opportunities and a key application poised to offer substantial financial value/growth, with notable environmental/social impact."